ISIS - An Integrated Sensor Information System for Crime Prevention

ISIS will detect threats on public transport, inform key decision makes of that threat and manage its own network. It will use video cameras, audio microphones and RF/microwave sensors to detect threats as they enter buses or trains. ISIS will use template matching to use the video and audio streams to identify known criminals or terrorists and alert security and transport staff. In cases were the passenger is unknown it will use advanced RF scanning techniques to check for external intrusion into the vehicle space such as an explosive device placed under a bus or train and will also check to unknown electronics used as detonation mechanisms for explosives concealed insit a laptop or mobile phone.